Intelligent Sleep Solution

A smart sleep solution for those who suffer with health conditions, particularly from the ageing population which is set to increase by 231% between 2000- 2050\. Silver Lion Innovations Ltd directly tackles the problem of pressure ulcers (PUs), the single most chronic wound that the NHS face, which costs £1.3 billion annually, and causes an additional 5-8 days in care per pressure ulcer which is exacerbating bed blocking. This early intervention maximises the quality of life a patient has while managing the condition by enabling their independence. Our vision is to provide transformative healthcare solutions for better, easier and longer living, greatly improving on the gold standard of care at 6.5 times less cost than the current best practice.